Understanding Code with Large Language Models

Evaluating the reasoning ability of code LLMs requires more than one-way prediction tasks. Existing benchmarks typically assess either forward execution (predicting outputs from inputs and code) or backward execution (inferring inputs from outputs and code). While informative, these single-direction settings neglect the requirement for reasoning systems to integrate both directions into a logically consistent, reversible process. A model may perform well in one direction yet fail when the transformation is inverted, producing incompatible results. We propose a round-trip code evaluation framework in which the model must encode and decode such that the reconstruction exactly matches the original input. The transformation is defined as a bijection, ensuring injectivity and surjectivity, so that forward and reverse mappings are both complete and correct. This closed-loop design exposes subtle reasoning failures overlooked by traditional benchmarks, offering a more rigorous measure of internal coherence, bidirectional reasoning, and reliability in precision-critical code applications.